Foundation to Integrate Financial Literacy Research into Adaptive Learning Technology

This feasibility study is designed to develop a basic prototype to evaluate adaptive learning technology in the field of financial literacy. By integrating findings from people centred primary research and user trials, this educational software tool will dynamically adjust its content in real-time to suit individual learning styles, effectively bridging crucial knowledge gaps and enhancing financial decision-making skills.

The core objective of this project is to create a basic prototype that responds in real-time to each user's financial situation and personal goals. This personalized approach ensures that the educational material is not only relevant but also directly applicable to the users' real-life financial challenges. We will use feedback from user interactions to continuously refine, applying rapid prototyping techniques to assimilate user insights swiftly and improve educational outcomes.